Generalisable Models for Ion Fractionation using Membranes

Reaching net-zero greenhouse gas emissions by 2050 will require a 7-fold increase in the supply of critical metals. The demand for some critical metals, including lithium, is forecast to increase 50-fold over the next 25 years, outstripping production capacity by an order of magnitude. Without sufficient critical metal supplies the transition from fuel-intensive high-carbon to a mineral-intensive low-carbon economy will be impossible to sustain. Current critical metals production relies on energy-, water-, chemical-, and land-intensive processes, such as solvent extraction, ion exchange, and solar evaporation ponds. Membrane-based processes, including nanofiltration (NF) and electrodialysis (ED), can leverage selective transport to efficiently separate critical metal ions from brines; including salt lakes, geothermal brines, and battery and magnet recycling leachates; diversifying global critical metals production and securing the energy transition. With sufficiently selective membranes, NF and ED can drastically the energy, water, and chemical consumption of critical metals extraction and purification. By lowering the economic and environmental costs of production, membranes have the potential to delocalise and derisk critical metals supplies.
Currently, membranes are used to separate ions in relatively low-salinity mixtures containing a small number of salts. Consequently, our understanding of membrane-based separations is limited to dilute mixtures of two or three different salts. However, industrially relevant critical-metal-containing brines are typically highly concentrated (i.e., containing more 100s of grams of salt per kilogram of water) and multi-ion (i.e., containing large numbers of salts). Designing membranes and processes to separate these complex, multi-ion mixtures is challenging because concentrated brines are thermodynamically highly nonideal. Furthermore, the number of potential ion combinations increases rapidly with the number of salts, making a trial-and-error experimental approach, where permeation tests must be performed for every possible brine composition for each new membrane, infeasible.
This proposal aims to develop a mechanistic understanding of selective mass transfer in concentrated, multi-ion mixtures, enabling the rational design of membrane and processes for critical metals extraction and purification. First generalisable and predictive thermodynamic and mass transfer models will be developed for nonideal, multi-ion mixtures. Secondly, non-invasive, online nuclear magnetic resonance and terahertz spectroscopy combined with ion conductivity measurements will be used to probe chemical potential and diffusion in complex brines. Thirdly, physics-based multiscale models will be developed for selective transport in NF and ED, modelling mass transfer from the membrane scale to the boundary layer, membrane module, and system scales.
The models developed through these three work packages will form the basis of an open-source computational framework for selective multi-ion transport in highly nonideal mixtures. By building a comprehensive understanding of the chemical thermodynamics and mass transfer that govern selective transport in complex brines, the proposed work will enable researchers globally to design new membranes and processes for drastically more efficient critical metal extraction and purification than currently possible. Beyond critical metals, a robust understanding of complex thermodynamic and transport phenomena in concentrated multi-ion mixtures will have broad applications across technologies vital to the clean energy transition, from flow batteries to fuel cells.
Finally, the FLF will lay the foundations of a research group building models to enable the theory-guided design of membrane-based separations critical for the net-zero transition. The research program will train a new generation of chemical engineers in the cutting-edge skills needed to meet the challenges of a decarbonised minerals-intensive economy, helping to secure a sustainable clean energy transition.